Manchester Metropolitan University and Sixteen3 Limited

To develop a design-led, mass-customised, holonic business model based on a technology-driven manufacturing system and adaptable, responsive operating culture.